Targeting Rac-GEF activity

Technical abstract
The small G protein Rac is a key regulator of cytoskeletal structure (and hence cell shape, adhesion, motility, phagocytosis, regulated secretion), gene expression and oxygen radical formation. Dysregulated Rac activity is implicated in a broad range of human disorders ranging from cancer metastasis to inflammatory conditions. Hence, the ability to control Rac activity with drugs would be useful tool in the fight against a range of clinically important human pathologies. However, targeting of Rac activity itself does not seem a good idea, because of the plethora of functional roles which Rac fulfils and the therefore likely devastating side-effects of any such direct drugs.